Pubwiththekids

Pub with the Kids (PWTK) is the first independent pub app of its kind, designed by a family for families. We understand what our customers need and are here to help them find it.

PWTK helps families find the perfect pub experience, whatever that looks like for them. Whether you need a baby changing station, playground, bike rack, allergy menus, wheelchair access, or screens to catch the match, we've got your back. With one search, you can find the right pub for you.

What does 'family-friendly' mean to you? PWTK offers numerous search options to get the most relevant results, helping you discover pubs across the UK that are friendly for your family.

We help pubs get on the radar for families and help families find pubs that meet their needs, keeping everyone happy wherever they are. Whether you're on your travels or discovering local pubs you never knew about, we make family time more fun for all.

We give pubs a voice and families a choice. Landlord or pub owner? Get listed on PWTK for free and help more people find you (Subscription levels will offer greater features). We'll be your ears and voice, showing you what customers are looking for and how you can give them more of what they want. If you are part of the rising Community Onwed Pub sector you are listed for free!

Our platform offers various filters considering personal needs, dietary and accessibility requirements, making it an all-in-one solution. Think of it as Airbnb for pubs.

Our platform offers geo-location, maps, and directions, with the ability to share fantastic locations you've discovered. It will be preloaded with all 47,000 British pubs. Future iterations will include the ability to rate and review, book directly for your next pub experience, incorporate VR to view the venue before visiting, and create gamification within the platform to organize a fun night out. Innovate support will allow us to deliver our version 1 available to all.

We offer all 47,000 pubs & especially the 23,000 independent pubs, best in class analytics allowing them to compete with the big boys.The first analytics suite of it's kind, providing industry analytics on consumer wants, needs and search behaviours, aligned with external data sources (such as weather, events, demographics).Insights in to the pub landscape that exists in and around your business (competition) and geography.